Fixed video surveillance intelligence gathering for situational awareness sharing with autonomous systems

TelWAI will develop an autonomous data-sharing module for improved safety and security. This module will integrate into TelWAI's proprietary surveillance camera to enable real-time data-sharing. This functionality will enable improved safety and security in multiple environments, including urban environments.